Health Tech Trade Accelerator

We are looking to give UK-based small and medium-sized digital health enterprises an unfair advantage over companies from other countries when they are looking to expand into new geographical markets. Premedy creates Powerpacks of knowledge that contain everything a company needs to know to set up and trade in a new territory. This will enable those companies to start trading sooner and generating revenue more quickly than would currently be possible, even with the excellent support currently provided by the Department for International Trade (DIT).

The Powerpacks are supported by technology and consultancy services specific to the digital health market, enabling organisations to quickly turn their English website into configured for the local language, and find resources that support the company's objectives in their new market.

Funding can be provided initially by the DIT's internationalisation fund, which means that companies only have to pay for less than half of the cost of Premedy's offerings.